rCF4NCF

Lineat have produced a first to market highly aligned pre-preg tape, made out of recycled carbon fibre (rCF). Feedback across the market has been very good, but most interest lies in dry tape material, that can be pre-pregged later, or used in other applications like non-crimp fabrics (NCFs). The aim of this project is to develop the process of adding a low weight binder to Lineats tape and develop the manufacture of NCF material made from rCF. These rCF-NCFs will be made in collaboration with ITA & Saertex, one of the market leaders in NCF manufacture. These rCF-NCF materials will be characterised and used to make a demonstrator in collaboration with Greenboats, to showcase the potential of rCF in NCFs. Alongside this guidelines for the use of rCF NCFs in manufacture will be published, along with a life cycle analysis (LCA). By developing an rCF NCF it will introduce recycled carbon fibre to a brand new audience. The goal of using Saertexs waste to produce new NCF will be an exciting demonstration of the potential of rCF and the circular economy. This will help to reduce the growing problem of carbon fibre waste, diverting significant amounts from landfill and saving CO2\. It will also expand Lineats market offering both through accessing the NCF market, as well as through the development of a dry tape system